AegisFlow: A Secure AI Gateway for SME and Institutional Data Protection

The democratisation of **Generative AI** (e.g., **Large Language Models (LLMs)** like ChatGPT, Gemini, Copilot) has **introduced a critical and pervasive threat to organisational data security**: the _unintentional leakage of sensitive information via everyday prompts_. This _Shadow AI_ phenomenon sees employees and researchers **routinely paste confidential data**, including intellectual property (**IP**), **source code**, and **Personally Identifiable Information (PII) - into public AI interfaces**. Data from the UK's **National Cyber Security Centre** (NCSC) highlights this **as a primary risk**, warning that '**prompt injection**' and **data leakage are top threats in the AI adoption lifecycle** \[1\].

Small and Medium-sized Enterprises (SMEs) and universities are acutely vulnerable. **SMEs, which form over 99% of UK businesses**, typically lack the resources for complex enterprise Data Loss Prevention (DLP) suites, yet face the same crippling financial and reputational damage from a breach. The 2024 UK Government Cyber Security Breaches Survey confirms that SMEs remain a prime target, with **58% of medium businesses identifying a breach or attack in the last year**, often with significant direct costs \[2\]. Universities are custodians of invaluable, commercially sensitive research IP and vast stores of student PII. For both, a single accidental prompt can violate UK GDPR/DPA 2018 and irrevocably compromise competitive advantage.

**AegisFlow directly solves this** by deploying as a **lightweight, API-first security gateway**. It operates as a mandatory, **real-time _sanitisation layer_**, intercepting all user inputs bound for external AI tools. Using advanced local content analysis, it identifies and automatically redacts sensitive data - from patentable formulas and financial records to student IDs - before the query leaves the secure environment. This **enables safe, compliant AI adoption without hindering productivity**, transforming a major liability into a governed asset.

The commercial opportunity is significant, targeting the UK's core SME cybersecurity market: a key segment of the **£13.2 billion domestic cyber sector**, which grew by 12% in 2024 and now comprises over 2,165 dedicated firms \[3\]. By offering a clear, **subscription-based SaaS solution**, AegisFlow provides immediate value by:

* preventing costly data breaches,
* avoiding regulatory fines, and
* protecting invaluable intellectual property.

References:

1. National Cyber Security Centre (NCSC). (2024). Guidelines for secure AI system development. https://www.ncsc.gov.uk/collection/guidelines-secure-ai-system-development
2. Cyber security breaches survey 2024\. https://www.gov.uk/government/statistics/cyber-security-breaches-survey-2024/cyber-security-breaches-survey-2024
3. Cyber security sectoral analysis 2025\. https://www.gov.uk/government/publications/cyber-security-sectoral-analysis-2025